Assessing the Function of Private Security Firms in the Provision of Property Rights and Contract Enforcement in post-Soviet Russia from 1991 to 2019

My research proposal seeks to assess the role of informal institutions in post-Soviet Russia's economic development.